Enhanced learning through the use of virtual, augmented reality and simulation

There is an industry need to train more engineers more quickly and to a higher level. Today’s new learners learn in different ways to previous generations. These two aspects mean that new ways of training need to be embraced. Virtual Reality is an obvious candidate. This feasibility study will assess the current relevant technologies and define the methodology by which existing and new scenarios will be translated into this new training environment. As an adjunct to the virtual reality training, there will be an additional assessment of the feasibility of transfer of the VR digital asset into an augmented environment so that mobile or portable training ‘prompts’ can be taken with the engineer and contextualised to the scenario for which he has been trained.